Development of Innovative Materials via Advanced Powder Metallurgy (i-APM): Securing the UK's Strategic Supply Chain for Critical Materials

Advanced powder metallurgy (APM), including additive manufacturing (AM) and powder metallurgy hot isostatic pressing (PM-HIP), offers transformative solutions for producing high-performance components with minimal waste and greater design flexibility. These technologies are increasingly adopted across aerospace, energy, and automotive sectors, where high-strength, lightweight, and heat-resistant materials are essential. AM enables rapid and flexible production of complex geometries, while PM-HIP supports the manufacture of large near-net-shape parts with excellent structural integrity. APM also supports sustainability goals by reducing material use, shortening lead times, and simplifying supply chains. As the UK continues to face constraints in large-scale forging capacity, AM and PM-HIP are becoming critical enablers for the next generation of materials and components.
Despite growing interest in APM, the UK’s supply chain remains fragmented, with significant gaps in powder development, powder production, process standardisation, quality assurance, and component qualification. The current reliance on imported powders—particularly titanium and refractory metals—and the lack of large-scale domestic AM and PM-HIP infrastructure limit the UK’s ability to respond to strategic and geopolitical challenges. Strengthening the APM ecosystem is essential to improve resilience, industrial competitiveness, and long-term national manufacturing security.
My vision is to become an internationally recognised leader in APM materials and technology development, and to play a key role in strengthening the UK’s strategic supply chain for critical materials. In the renewal phase of this project, I will continue advancing AM powder materials development and expand into PM-HIP technology.